The Internet of Bins

Waste is currently a 'known unknown' for many businesses and the Internet of Bins seeks to adress this systemic issue for both waste generating businesses and hauliers. Ultimately, if you can't measure it then you can't manage it. Through attaching IoT sensors to bins, data on the fullness of bins will be communicated via the cloud and used by waste hauliers for route optimisation, leading to signficant gains in collection efficiencies (>20-40%).This will in turn result in improved service levels for waste generators, as well as giving them real-time data on the amount of waste that they are generating, linked to behaviour management software that helps businesses to meet their waste management objectives (e.g. a percentage reduction in waste generated within a certain timeframe). This project seeks to develop an alpha version of the IoT device, as well as the behaviour management platform. Field trials will also run over a six month period in order to demonstrate the capability of the device, and feed learnings into its design iteration.